Very High Force Haptic Interaction for Surgical Training

This project seeks to develop a novel high-force haptic interface device suitable for simulating orthopaedic surgical procedures. We will evaluate the potential for commercialising such a simulator system for providing training and assessment of orthopaedic surgical skills.